Reduced pollution crop growth

An innovative technology increasing the availability of carbon to plants has been invented where at the same time harmful for the environment compounds are turned into useful for the plants material. A specialized formulation is applied on the plant surface and its prolonged residence increases plant productivity. This is designed for the built environment with strong efforts to utilize it within the horticultural industry also. The technology will significantly reduce gaseous pollutants in the urban environment.